CONstruction of Smart Three-dimensional ELectrode Lithium-ion bATteries via Industrial prOcesses and staNdards (CONSTELLATION)

With the UK's aim to ban combustion-engine sales by 2030 and achieve carbon neutrality by 2050, the UK urgently needs highly innovative solutions to meet these targets. It also needs to maintain competitiveness in a global EV market expected to reach $68bn in 2022\. Project CONSTELLATION is aimed at improving the performance of EV battery cells, by bringing together the expertise of strategically important UK partners (Addionics, James Durrans, Centre for Process Innovation, Warwick Manufacturing Group) to improve the competitiveness of the UK battery supply chain and take technology already developed to TRL7, ready towards full commercialisation. Key objectives for this project include developing new verticals in cell manufacture through improvements to the manufacturing efficiency, performance and environmental profile of cells optimised for the automotive market. These will be achieved through improvements in novel current collectors designed by the adoption of Artificial Intelligence (AI) and the formulation of customised electrodes in lithium-ion batteries using coating that can be robotically automated. New verticals will help reduce the time for scaling cell production resulting in lower costs for manufacturing and cost of ownership for the end-user. The project will utilise technology developed by Addionics for 3D current collector fabrication that has shown significant battery performance improvements. It will build on the earlier success of InnovateUK-funded project STELLAR to now take the work to TRL7\. Project CONSTELLATION will demonstrate minimal disruption to existing Gigafactories as it represents a 'drop-in' solution whereby affordable electrodes can be supplied to a variety of facilities. The output of the project will be commercialised directly in the UK and beyond.